2023 EIT Food Activities

This project will incrementally improve the degree to which entrepreneurship is included within the core ecosystems of partner universities. All resources in universities will be focused on accelerating directed learning in nurturing entrepreneurship. In this way, the consortium universities will become regional engines of growth, contributing to education, leadership, knowledge and innovative thinking.